Better Digital High Streets

"Better Cities Ltd is developing and deploying an innovative digital platform for UK High Streets. A key element in the success of this digital platform is wide-scale take-up and repeat use of an app for visitors to the High Streets which will give them rewards and promotions from local retailers and service providers. InnovateUK has assisted Better Cities by facilitating the
delivery of expert design and user experience advice for the development of this app."